Innovative Low Cost Easy Access Medical Grade Water Purification Technology For Ghanaian Hospitals & Health Facilities

Water is a versatile resource that is vital to human health. Although it has many uses in medical procedures and treatments, it can be difficult to obtain the correct quality and at the required quantities of water in some locations in the world. These limitations disadvantage African communities and can be attributed directly to the reduced quality of treatments women receive, leading to secondary infection and death.

Clean Water Designs has a mission to develop the technology to bring the highest quality water to where it's needed. In that pursuit, they have developed a patent pending technology that allows Medical Grade Water to be produced both energy and space efficiently, in greater quantities than the competition, and at reduced costs for medical facilities. Therefore, allowing this vital resource to be available on tap at hospitals and health clinics throughout Ghana.

In this partnership project, they will further develop their technology and produce a bespoke product for the Ghanaian medical facilities, taking into account the unique challenges and requirements, making it fit for purpose for both centralised hospitals and local health clinics.